EDEN - A Prototype 10mK Dry Dilution Refrigerator

Many advanced scientific apparatus needs cooling to temperatures approaching absolute zero
(0K). Such apparatus is used in advanced magnetic resonance imaging, scanning probe
microscopy and generation of superconductivity for quantum computing. Equipment to
achieve such low temperatures- dilution refrigerators- work by evaporating liquid helium (He)
in closed systems at progressively lower temperatures, linked by heat exchangers. In
traditional “wet” systems, initial cooling is achieved simply by immersion in liquid He.
However, He is a finite resource. Around 1/3 of current world consumption is supplied by the
US He reserve, which was set up in 1925 and will be exhausted between 2020 and 2030. This
situation means that many new users of cryogenic equipment are prevented from performing
work at ultra-low temperatures, and are forced to opt for “dry” dilution refrigerators.
These systems do not contain any “open” He. Initial cooling is provided closed systems,
which still contain helium but require minor replenishment at ~6 month intervals, rather than
weekly major replenishment of “wet” systems.
ICE Oxford need funding to develop a prototype dry dilution refrigerator working at <10mK.
They have already successfully delivered dry dilution systems cooling to 10, 4K and 1.5K. As
a recent market entrant they have built success on customising to user requirements. Their
prototype will incorporate an intermediate cooling stage, which is increasingly required for
higher power cooling applications, such as quantum computing. It will also demonstrate an
integrated high field, high homogeneity, low decay magnet for use in MRI applications. It will
also provide a test bed to demonstrate low temperature vibration measurement equipment,
currently under development elsewhere. The impact of a successful prototype will be to allow cutting-edge researchers to deliver societal and economic benefits using cryogenic equipment
without unsustainable He consumption.